thisismywork

"Thisismywork is software developed for employers to improve the robustness of recruiting candidates for jobs. The software uses analysis of multimodal emotion detection from video interviews comparing the outcome with computer analysis of information contained in written content on the individual (CV and psychometric tests) to perform a triple cross check of the characteristics of an individual against defined job criteria.

The software produces a computer generated ranking of candidates which the employer can then choose to interview. The benefits to the employer include reduced cost of recruitment, faster analysis of job applications and an objective appraisal of individuals."